A Blockchain-driven Transaction Platform that will Verify and Safeguard the Transactions of SMEs

Customate Ltd (Customate) is a UK-based SME in the ?ntech industry, with a core project team of Siobhan Moore (commercial lawyer specialising in niche payment solutions), Usman Awan (CTO), Bruce Stewart (CFO/CPO) and Alison Werrett (COO). Customate is working to overcome a signi?cant global unmet need with its

FCA-regulated, API-driven transactional platform that will verify counterparts, safeguard funds and record relevant details on a blockchain. This innovative platform will address the key di?culties faced by SMEs (technology adoption/e?ciencies/fraud/late payments) and help achieve the government's goal of establishing the Small Business Commissioner, saving companies 500 payroll hours and £20K annually.